YETIS Yes to Energy Through Innovative Sensing

This project will address the problem of poor reliability of electricity supply in developing countries, focussing on a representative test case, Nepal. The approach will involve deploying revolutionary distributed instrumentation and control technology, pioneered by a UK start-up, Synaptec, in order to resolve power grid inefficiencies and offer greater availability of supply to large populations, thus addressing the competition's scope. The project consortium, also comprising of the University of Strathclyde, Instrument Transformers Limited, Maxwell Technologies, National Physical Laboratory, Nepal Electricity Authority, and Kantipur Engineering College will further develop key elements of Synaptec's technology. The adopted approach will improve upon the current state-of-the-art by offering unprecedented visibility of the power grid at low cost, thus enabling targeted and automated system response to achieve efficiency gains in energy transport and connection of intermittent generation. The technology will improve efficiency and availability, impacting NEA's day-to-day business; Synaptec and ITL will develop new products and access new markets; and the RTOs will discover and disseminate new knowledge. Keywords: distributed sensing & control; power grid management; smart grids.